BROOD1: Open Cosmos data platform feasibility study

Feasibility study of the implementation of better services and use of nanosatellites to satisfy the demand of data in multiple sectors. The miniaturisation of payloads is enabling nanosatellites to generate useful datasets that will be used to target specific needs in several remote sensing sectors.